IMPULSE - Advanced Industrial Manufacture of Next-Generation MARBN Steel for Cleaner Fossil Plant

The recent TSB funded "IMPACT" project successfully developed a novel alloy, MARBN, capable of enabling a

25°C temperature and at least 2% efficiency increase, with consequent emission reductions, in new steel-based

steam power plant. IMPULSE is a consortium involving the IMPACT project group with new partners to lead the

industrialisation and commercial deployment of MARBN in new and retrofit boiler plant. IMPULSE will develop

MARBN ingot casting, pipe manufacture and welding, together with design and performance data to enable

standardisation and implementation of new build MARBN boilers. This will complement the current Innovate

UK "INMAP" project on large cast MARBN turbine components, thereby providing a unified UK materials and

manufacturing supply chain for a new generation of world-leading ultrasupercritical steam plant for the world

market. MARBN will also play a key role in UK and European retrofit component markets, where its superior

strength will enable current fossil plant to meet unprecedented demands of highly flexible operation, as

required to enable rapid parallel deployment of intermittent wind and solar generation with major CO2 savings.